Spacecraft Structures and Mechanisms

Overall aim is to consolidate virtual shaker testing, as this methodology has applications in all area of engineering where structural dynamics, FE models and shaker testing are relevant (e.g. aeronautical, automotive, etc.)
Extended application of ISIGHT to mathematical model (FEM) update, diagnostic tool support identification of modelling error and to link all tools (NASTRAN , modal parameter extraction, MAC check) and fulfil functional tools which are not currently developed.